Host genetic resistance to viruses

Technical abstract
The outcomes of viral infections and the dynamics of host-pathogen interactions depend jointly upon the genotype of the host and the virus. For any viral strain, host genotype determines infection outcomes, extent and nature of pathology, and appropriate control strategies. Antiviral defences are divergent between species with gain and loss of genes and even entire gene families. For example, birds do not possess some of the genes involved in recognition of DNA viruses in mammals, and these genes are diversified amongst large mammals. Additionally, many viral infections have a limited host range and/or distinct pathology in different hosts. We aim to identify genetic loci controlling resistance and/or pathology, focussing on genetic variation within populations.